Sporting Relief.

The project is to install throughout the UK. and Europe, Unisex urinals for the use of Sport participants only, where current facilities are woefully inadequate or non existent due to the lack of utilities and services i.e. Electricity, Water, and Sewage connections. Primarily aimed at the 3000 or so golf courses in the U.k. and Ireland,it is also applicable to any remote location sport including but not exclusively to Football, Rugby, School Sports, Cricket, Hockey etc. ( both practice and playing). This can only be achieved using the newly developed concepts along with the unique permissions gained from the authorities concerned. It is vital to the success and viability of the project that the Intellectual Property is protected and secured, hence the current application for an "Innovation Voucher" to cover some or all of these professional fees.